National Environmental Isotope Facility (NEIF)

Radiocarbon is an immensely powerful tool to probe Earth's human and environmental history over the past 50,000 years Radiocarbon science requires infrastructure in order to be at the leading edge, both physical infrastructure such as equipment and laboratories, but as important are the people who provide the expertise, drive method development and new areas of application, and develop systems to ensure data are accessible, interoperable and reusable. The requirements for radiocarbon in environmental sciences necessitate delivery of fundamental capabilities at a national level for the following reasons: (1) breadth of community need for fundamental radiocarbon analyses; (2) the substantial continued investment, both instruments and people, required to be at the leading edge; and (3) the capacity of delivery demanded by the UK research portfolio. Where these requirements exist, national facilities are a demonstrably cost-effective mechanism to deliver and underpin environmental science research and innovation, now and in the future.

The Facility will operate to underpin the UKs environmental research community in areas where radiocarbon analyses are required, facilitating, supporting and encouraging the best research, technology and new ideas. The capabilities and expertise delivered by the Facility are either technically unique within the UK and/or are delivered at a high-standard and capacity and cannot be effectively delivered without national support, and crucially represent long-term value.

The benefits of a national facility are that it will be greater than the sum of its parts. In addition to the direct support of projects and provision of training, sustained support best fit the needs of the project leaders and provide facility staff with a longer-term perspective and understanding of where the major challenges and opportunities are in order to best service the environmental science community. The Facility represents a major forward-looking evolution in the provision of radiocarbon capabilities and expertise for the UK research community in the 21st century, providing increased community innovation and flexibility, whilst retaining the core purpose of underpinning UK science with internationally competitive, state-of-the-art capabilities and expertise.